Mechanistic understanding of Cohesin-mediated genome organization

Our view of the regulatory genome has changed dramatically in recent years. We have expanded beyond classical models of gene control to appreciate that the spatial organization of the genome and the manner in which genes and regulatory elements are embedded therein has a critical role in facilitating the regulation of gene expression. How gene control can be dictated by the three-dimensional (3D) organization of chromatin in nuclear space is only just beginning to be addressed, however this exciting new research area is already transforming our understanding of the mechanisms that regulate gene activity.
We use molecular methods (Hi-C, 4C-Seq, ChIP) and computational analysis to investigate the 3D organisation of mammalian chromosomes and the influence of this complex organization on biological processes such as gene regulation and cellular development. Our work has shown that the chromatin proteins, CTCF and cohesin are functionally important to anchor chromatin loops both for the purpose of gene regulation (Hadjur S et al., Nature 2009; Parelho V & Hadjur S et al., Cell 2008) as well as for global chromosome structure (Sofueva S et al. EMBO J 2013). We have also shown that the genome encodes chromosome structure at evolutionarily conserved, directional CTCF motifs in the genome (Vietri Rudan M. et al. Cell Reports 2015).